Kingston University Higher Education Corporation and Promoveritas Limited KTP 21_22 R2

To establish an innovative consumer behavioural intelligence capability, that will assist client companies deliver significantly more effective data driven promotional campaigns. The new capability will be transformational for the business, powering their growth strategy by using insights to target lucrative larger clients, plus improve business processes, skills and leadership.